Quantum-Powered Blood Flow Modelling: Advancing Personalised Cardiovascular Medicine

Mechanistic flow modelling is a critical tool in the study of cardiac pathophysiology, enabling detailed simulations of blood flow and pressure. However, its clinical and research utility is limited by the substantial computational cost associated with resolving complex cardiovascular dynamics. In quantum physics, tools such as tensor networks are used to reduce similarly difficult calculations into tractable problems. This project aims to adapt these tools from quantum physics to fluid simulation, investigating how they can be used to model cardiac flow with limited computational resources.
Recent research has demonstrated that tensor networks can efficiently compress fluid velocity fields by exploiting the scale-locality of turbulence and the optimal low-rank representations achieved through truncated singular value decompositions. This compression not only significantly reduces storage requirements but also enables substantial computational speedups. By operating on the compressed representation, variational methods can be applied to simulate fluid dynamics with greatly improved efficiency.
The project aims to extend this work to model biological flows by developing methods for treating the boundary conditions found in the cardiovascular domain (such as moving walls and anatomy-based geometries), exploring strategies for further reducing the computational cost of tensor network methods, and designing or adapting algorithms for implementation on quantum computers. By advancing these techniques, the project seeks to enable high-fidelity cardiovascular flow simulations that can be performed rapidly and cost-effectively. Such advances would facilitate personalised diagnostics and treatment planning, as well as accelerated research in cardiac biomechanics and intervention design.